Engaging marginalised communities in energy developments

This research project focuses on creating a robust model to identify infrastructure requirements and optimal locations for deploying sustainable fuel infrastructure.